Causality and Argumentation for Explainable AI (XAI)

The main aim of this project is developing a novel scientific paradigm of interactive explanations to be deployed alongside AI methods to explain their outputs using causal arguments. Today it is common practice for AI to output a prediction in the form of a probability or a class, basically an answer to a closed-ended question, with models often assessed by only one or two metrics. But for a model recommendation to be accepted and confidently used, it needs to give us information whose source and conception we trust. Causal Reasoning is how humans perceive the happenings in the world and attribute responsibility to agents acting in it. Argumentation is the way humans explain the thought process that made them reach a certain conclusion; ultimately the medium we use to exchange opinions and to get to know and trust each other. Making machines "argue" with us about causal perceptions and beliefs would significantly boost our willingness to delegate insights formulation to AI, by building trust in the process creating this intelligence.

The key research objectives are developing new methods to extract knowledge from data, to enable humans to assess complex models and be confident in their outcomes. The research questions to be addressed are regarding the integration of concepts of causality and argumentation with machine learning models, to create a system that analyses the data together with the expert analysing it, respecting known axioms and relationships that the data alone does not necessarily cover.

To achieve these objectives, a fundamental step is extracting supporting and opposing arguments to the model outcome. These arguments will allow users to judge whether the "train of thought" applied in the process conforms with social standards and human principles. We see this step as a causal feature importance calculation and what we need for this is injecting causal knowledge into a model and retrieve what the combination of this knowledge and the data highlights to the expert user building the model. By then structuring the debate in an argumentation framework, data users and subjects will be able to inquire AI recommendations interactively and judge their appropriateness, robustness and fairness in Q&A sessions. Within this debate construction step, we see two types of explanations playing important roles: bipolar and counterfactual explanations. The former will highlight supporting and rejecting arguments to an outcome, while the latter will propose ways to change the outcome given both the causal and the data constraints representing the different states of the world.

The expected novel contributions are the construction of a system that leverages machine learning technology to find relationships in the data, combine these with known causal relationships that will cut down the spurious ones always found in limited datasets representing a problem. Finally, it will deliver this knowledge and allow the human-computer interaction through argumentation, to achieve a principled analysis of a phenomenon that will generalise into scientific knowledge.

This PhD is relevant to the EPSRC research area concerning Artificial Intelligence Technologies, and in particular Human-Computer Interaction.